The dawn of developmental machine learning: from data annotation to theory building

Action is at the core of human development. Even young infants actively sample and select aspects of their environment by moving their eyes, reaching towards people and objects, and eventually locomoting. Thus, young children actively construct their visual datasets for learning. But many children (especially those with neurodevelopmental diagnoses) experience pervasive difficulties with their motor development.

How might motor difficulties constrain the everyday visual experiences of young children?

To answer this question, this project will create a bridge between developmental science and machine learning (computer vision).

The first stage of this project is to use machine learning as an annotation tool. This will be completed by working on an existing dataset from young children with/without motor difficulties that combines egocentric point of view (head-mounted eye-tracking) with third-person views (wall-mounted cameras) during parent-child interactions. Using this data, the goal is to:

1. Characterise egocentric view properties:
Identify and quantify size of objects/faces/hands
Quantify motion blur

2. Characterise motor constraints:
Identify limbs and their position
Quantify postural stability

To achieve these goals, the project will utilise pre-exiting computer vision tools such as OpenPose, Mediapipe, Alpha-pose, and SAM2, testing how accurate and precise these tools are for the current dataset, as well as further improving and training these algorithms, taking advantage of existing manual annotation.

The second stage of this project is using machine learning as a model to explore and test current developmental theories and answer hypothesis-driven questions such as: Is there a difference in egocentric views across groups (parents/children without motor difficulties/children with motor difficulties)? If yes, which group generates egocentric views that are most optimal for learning? What properties of egocentric views are contributing to these differences? Can egocentric view properties be predicted from motor constraints?

This project can significantly advance developmental science, providing new tools for processing rich datasets and testing hypotheses about human development - crucial steps towards utilising naturalistic datasets in supporting intervention delivery and developmental outcomes.